Role of Notch signalling during neural crest migration

The ability of cells to migrate is fundamental for many biological processes, from embryo formation to cancer progression. During embryo development thousands of different cell types are generated, these have to migrate from their original positions to be functional. For example pigment cells are born on top of the embryonic spinal cord, from where they migrate and colonise the skin of the entire body. In cancer, migration of metastatic cells away from the original tumour is responsible for the formation of secondary tumours. This process has catastrophic consequences, being responsible for 90% of deaths of cancer patients. Understanding the mechanisms controlling cell migration is therefore a major question for biology and medicine.
Cell migration has three main steps. First, cells have to detach from their neighbours to become free to move. Second, they have to decide where to go and finally, they have to recognise when their journey is over. The objective of my project is to understand which set of molecules control these steps.
To study these questions we will use neural crest cells as a model system. Neural crest cells are born early during embryogenesis, they migrate extensively and differentiate in many cell types (neurons, pigments cells, cartilage, etc). Because of their early formation during embryogenesis, neural crest are easily accessible for direct experimentation. Moreover, their migratory behaviour shares many features with that of other migratory cells, including cancer cells, making neural crest cells an ideal system to study cell movement.
In this project, I will study neural crest migration in fish embryos. Fish are easy to rise in the laboratory and produce large numbers of embryos. These embryos are transparent, enabling us to film neural crest cells and watch, in real time, how they connect to their neighbours, how their shape changes and how they move. Importantly in fish, we can modify the genes we think control migration and then test the effects of these changes in cell movement: are cells detaching normally? Is cell shape changed? And how do they move? The answers to these questions will allow us to decide which genes are important for cell migration.
In conclusion, this study will provide us with a better understanding of cell migration and we will learn, which genes control this process. Importantly, it can also help us to identify new target molecules for cancer therapies.

Technical abstract
Cell migration is essential for many biological processes such as embryogenesis, wound healing, and tissue homeostasis. In cancer, cell migration plays a critical role during tumour metastasis and is responsible for 90% of deaths of these patients. Despite its importance, it remains one of the most poorly understood aspects of cancer pathogenesis.
Because neural crest cells undergo extensive migration in the embryo and share numerous characteristics with metastatic cells, they represent an important model system for studying cell migration. Although neural crest and cancer cell migration have historically been considered from the perspective of single cells moving independently, metastatic cells are frequently found migrating in groups, a process known as collective cell migration. Importantly, collective cell migration endows cancer cells with a higher capacity to disseminate and increased efficiency of metastasis.
The aim of this project is to investigate aspects of collective neural crest migration in zebrafish embryos, focusing on the role that the Notch pathway plays in this process. My preliminary data suggest an important role for Notch signalling in neural crest migration. The proposed experiments will expand upon these preliminary results by combining the power of genetics, offered by zebrafish transgenic lines, with live cell imaging and the generation of new tools to study single genetically altered cells in vivo.
These approaches will provide a detailed molecular and cellular analysis of neural crest migration. Given the importance of cell migration in tissue homeostasis and its implication in many types of cancers, our findings in neural crest cells will shed light on the mechanism of metastasis and may unveil novel targets for cancer therapies.